Collaborative Approach to integrate multidiscipLinary Datasets into volcanic ERuption Assessments (CALDERA)

This project will deliver a step-change in understanding the origin of surface deformation at complex and dangerous caldera volcanoes. Highly explosive caldera-forming eruptions are infrequent but responsible for some of the most catastrophic geological events, with potentially devastating local, regional and global consequences. By unifying the latest insights from our state-of-the-art analogue and numerical models with petrological datasets and geodetic inversion algorithms we will improve the ability to predict eruptions at caldera volcanoes. We need to advance the capabilities of the inverse modelling approach by linking analogue models and geodetic volcano monitoring methods and integrating complex crust and magma rheologies. Geodesy is a major tool used by volcano observatories to assess volcanic unrest, and known model discrepancies must be improved to inform eruption assessments. It is the recognition of magma ascent at a caldera which can trigger evacuation orders, but to improve eruption assessments we need to understand how magma ascent in a crystal mush evolves at caldera systems and how these affect surface displacements in the presence of a shallow crustal hydrothermal system. By combining our physical and chemical models with the new insights on the different timescales of magma ascent and stalling across the lifetime of an active caldera, we will enhance and improve interpretations of caldera unrest signals. Our holistic physical, chemical and hydrothermal models will be used to inform volcano monitoring network deployment campaigns in Chile (SERNAGEOMIN), Argentina (CONICET-SEGEMAR) and across the Americas (USGS), with education, communication, EDI and ethical practices embedded across our research programme.
We will apply simultaneous surface and sub-surface imaging techniques on caldera analogue experiments and use the Geodetic Bayesian Inversion Software (GBIS) to place new constraints on magma intrusion and host-rock deformation source parameters that can be applied to natural datasets. We will collect compositional data from the crystal cargo of stratigraphically-constrained eruptions from the Diamante-Maipo system and apply thermobarometry and a range of geochronometric approaches to understand the locations and timescales of magma accumulation and ascent. We will create a numerical simulation of magma intrusion within a magma mush to resolve its impact on surface distortions in the presence of a shallow crustal hydrothermal system at a model caldera volcano. We will apply our holistic physical-chemical-thermal model to Diamante-Maipo and test its capabilities for scenario mapping for other caldera volcanoes around the world. Building on our track record in pioneering magma ascent modelling and leading multidisciplinary projects with academia-observatory collaborations, our models will have rapid impact by informing on the deployment of volcano monitoring equipment.